Adia Thermal: Heat Pump Controls for Any Home

Installing heat pumps is hard, especially in old, poorly insulated buildings where sizing and designing the systems is based on rough estimations of heat loss. Today, MCS Certified installers and tradesmen with the requisite skills to install a heat pump are outnumbered by boiler engineers and plumbers 70 to 1, which significantly limits the ability for the UK to achieve net zero heating emissions by 2035\. Adia is on a mission to change this. Adia Thermal makes plumbing smart for the first time - we use advances in machine learning and simple off the shelf hardware to deeply understand the heating system, measure heat loss, and significantly simplify the skill requirements for a heat pump installation.